Real time Energy Heat and Power platform (REHP)

Challenge 1: Develop a data platform for power and heat usage with sufficient granularity to identify community trends and individual usage patterns in both domestic and commercial buildings.

Title: Real time Energy Heat and Power platform (REHP)

The Ricardo-AEA real time energy heat and power platform will provide communities and authorities with the tool necessary to make informed decisions on energy and cost saving investments. By bringing together the community, including residents, associations, community groups, developers, utilities, landlords, commercial and industrial businesses, and the city and local authorities, the Ricardo-AEA platform will be at the forefront of local heat and power use issues. It will provide independent evidence for an informed dialogue on energy and cost saving opportunities.

Based upon Ricardo-AEA’s existing and proven technology, the new REHP platform will incentivise data sharing, target efficiency measures, and prioritise implementation of infrastructure and cost saving investments. Additionally, based on our extensive experience with air quality, transport and CHP data, our system will enable integration with other data sources in order to allow comprehensive assessment of opportunities. We will investigate the feasibility of integrating the energy platform to existing data sets and our knowledge in air quality and transport will identify other trends and patterns at a local level that could result in additional benefits to local communities, authorities and key stakeholders. Our feasibility study, working in partnership with the identified city authority, will:
• Prove the ability of the Ricardo-AEA platform to incorporate real time heat and power use data.
• Confirm the feasibility of integrating existing data sets (e.g. Air Quality, Transport, CHP).
• Establish the mechanisms for all stakeholder inputs and involvement.
• Identify energy use models that the platform is able to use to fill gaps in data.
• Visualise the system outputs.
• Prove the methodology for effective engagement with communities and stakeholders.

By working in partnership with the local and city authorities, and with all stakeholders, the Ricardo-AEA platform will help authorities to achieve, and to exceed, their energy efficiency obligations, as well as identify other trends and benefits from integration of energy and other non-energy data sets.